Elucidating the molecular targets of bacterial nano-syringes

"Photorhabdus ""Virulence Cassettes"" are short gene clusters of approximately 16 genes, which contain everything necessary to produce and spontaneously self-assemble, 'nano-syringes' and load them with (typically toxic) cargoes. These 'nano-syringes' are evolutionarily related to bacteriophages, and function in a very similar way: Once free in the extracellular environment, they will diffuse and 'seek out' a target cell. One of the genes within the cassette gives rise to a so-called 'tail fibre' protein which, similar to bacteriophage, is responsible for binding to the relevant cell surface marker/receptor. Once bound, the nanosyringe vehicle contracts and an inner sheath of protein is propelled out to puncture the cell barrier. With the cell barrier pierced, the payloads contained within the nanosyringe vehicle are released into the cell cytosol.

One of the key features remaining to be elucidated is how the 'nano-syringes' interact with the target cell - what in the target membrane do their tail fibres bind to precisely? Work to date suggests possible candidates include cell surface (glyco)proteins, specific glycolipid components, or potentially some combination of the two. This collaborative project will combine expertise from the spinout company Nanosyrinx in producing and assaying the 'nano-syringe' tail proteins, with membrane expertise at Aston University. In particular polymer lipid particle approaches such as SMALPs (styrene maleic acid lipid particles) will be utilised in order to identify membrane components that bind to the purified tail proteins. These lipid particles are important as they will present membrane proteins within a native lipid bilayer environment, representing all possible molecular targets of the nano-syringes."